Asymptotic Convergence and Performance of Multi Agent Q-Learning Dynamics

This project aims to determine model predictive control methodologies for swarms of 'active particle' systems, in which agents are able to learn their strategies by playing an iterated game against the population. This would combine the strengths of swarm control and Multi Agent Reinforcement Learning (MARL), two popular methods for controlling multi-agent systems. Such a combination would radically improve the capabilities of autonomous systems. Ultimately such a system must be driven under the influence of control inputs to perform given tasks. Examples of this might be: forming around individual components of space debris and moving them to a desired location (e.g. a bin), or relocating to multiple areas in a disaster zone to provide immediate relief. For such tasks to be achieved in dynamic environments, which is typically the case, the system must be able to constantly adapt its approach and respond accordingly. Given these considerations, the problem may be stated as follows.
1. A population of robots is given a goal which must be achieved, and can often be deconstructed into a set of smaller tasks, to be executed simultaneously.
2. These are to be performed in a dynamic environment with obstacles present and where the number of tasks, and their priorities may be in constant flux.
3. The agents in the system must, therefore, make decisions collectively which will result in the system achieving the given goals. Due to the dynamic quality of the problem, these decisions may need to be evaluated online and in a decentralised fashion, as it may not be possible for a centralised decision maker to communicate with all agents.
4. It is desirable, therefore, to control the dynamical behaviour of a system composed of agents who learn and adapt through interactions with each other. In addition, to ensure the safe operation of the system, properties such as state and control constraints must be satisfied.

With the goal of addressing this problem in mind, the aim of this PhD is to address the question posed by the final point: how does the dynamical behaviour of a swarm of intelligent, adaptive agents evolve under the influence of defined control inputs?

In particular, we will study:
- How the strategies of a population of agents evolves as they iteratively interact with one another. We will examine whether the system evolves to a stable equilibrium, or whether it exhibits complex, even chaotic behaviour. This involves a studying MARL from a game theoretic perspective.
- The extent to which the dynamical behaviour of a population of learning agents is influenced under given controls. We seek to understand the conditions under which guarantees on theoretical results such as controllability, stability, and well-posedness may be established.
The resultant work will provide novel insights into the behaviour of swarm systems and provide new methods for which they may be practically used.

This study will seek to understand the guarantees that can be placed on the safety of such systems in terms of their stability and constraint satisfaction. If it is possible to determine, a priori, the decision-making behaviour of a population through its learning dynamics in terms of known quantities (e.g. the agent parameters), then the system may be considered safe. Similarly, if it can be shown to be robust, and satisfy desired constraints (e.g. controls lying within desired limits), then we may be assured of its long-term safety. In doing so, we can ensure that a user can have confidence in the system's decision making and manipulation.